Diminshing DNA Replication: Consequences for genome stability - WCUB, ENWW

Eukaryotic cells co-regulate DNA replication and the cell cycle, ensuring a single round of replication occurs during each cell cycle. Re-initiation of replication origins (re-replication) has been associated with tumorigenesis; however the opposite phenomenon (under-replication) has been less well studied. Potential outcomes include single-stranded DNA protection, alternative replication mechanisms, chromosome breaks, 'fragile sites' and/or cell death. This project aims to create a system in which a large genomic region is selectively vitiated from replication during S-phase, and characterise the resulting effects on genome stability.

This project falls primarily within the BBSRC 'World-Class Bioscience' priority research area, as it addresses a fundamental biological process. It is also fulfils the 'Data-Driven Biology' remit, generating sequence data for large genomic replicons.